The Immersion Engine

The Immersion Engine, produced by Immersion Sound Studio, an audio and accessible software company, presents the first inclusive video game production tool designed for visually impaired users. Conventional game development platforms that rely on visual interfaces are perfect for the needs of sighted game creators but hinder accessibility for blind users who often rely on screen readers that respond best to text and audio when accessing technology. However, The Immersion Engine, developed by a blind programmer for visually impaired developers, allows users to create an array of video game genres using a simple programming language akin to spoken English. This basic code eliminates the need for blind users to understand time-consuming, intricate programming languages, like sighted developers who utilise pre-existing code in platforms such as Unreal Engine to expedite game creation.

The Engine's simple code, coupled with its shortcut key-based interface for functions like game execution, saving progress, folder navigation, and quitting, integrates with screen readers, negating the need to interpret visual elements. Through the Immersion Engine, users can import personal audio and image files from folders into their projects for integration within their games. By including audio within a virtual landscape, users can construct immersive 3D soundscapes to explore, assign interactive actions to in-game items, and incorporate user-crafted cutscenes to create a story. This empowers developers to compose interactive adventures featuring spatial audio, combat sequences, puzzles, and more.

Recognising the technological challenges met by the visually impaired community due to technological inaccessibility, the Immersion Sound Studio aims to remove these barriers. The Immersion Engine offers an accessible alternative that enables visually impaired users to design video games independently and eliminates concerns regarding platform accessibility. Additionally, such a program generates opportunities within the game development industry and indie game design.

This revolutionary software fosters game creation, platforming visually impaired users to produce content within a predominantly visual market and encourages exploration of coding and software creation in other programming languages to expand avenues for visually impaired people and beyond. The Immersion Engine catalyses innovation and demonstrates that vision is not confined to sight.